VideoSense-AI: a novel AI-driven platform for deep and granular video content search using advanced natural language for visual and audio content

VideoSense-AI is a revolutionary AI-driven tool that will transform the way users interact with and extract value from video content. It makes it possible for users to search and identify specific content within videos through plain, conversational language that can address both visual and audio features.

Developed in collaboration with ArtBrowserTV, it will help content creators (film and documentary makers) and content curators (art galleries and art streaming sites) to search and identify suitable video content. This offers significant time savings while also extending the diversity of content searched (thus improving representation for artists especially those from currently under-represented groups).

Although initially aimed at the creative sector, VideoSense-AI also has applications across many other industries giving a strong market potential. Other markets include video/internet search, PR and audience analytics, research, streaming sites and many more.